InfoSecApp

A Project aiming to bring a new level of security & connectivity for businesses. It will help businesses securely interconnect their branches with head office in an efficient and reliable manner without adding an extra cost. Once connected the business will find great benefit accessing each branch to carry out any task needed.